University of Essex and BT Group plc

To develop a remote fault detection, diagnostic and field force instruction system and embed knowledge of advanced computational intelligence, intelligent environments and augmented reality.